Multi-platform media and the digital challenge: Strategy, Distribution and Policy

This project is about economic and social aspects of transformations taking place in the media industry as a result of digital convergence and growth of the internet. It sets out to analyse the recent migration of media businesses towards diversified digital distribution and multi-platform growth strategies and the impact this has had on economic efficiency, the organization of production, and on the nature and diversity of content. What challenges are faced by public policy?

Using key case studies, the scope of the investigation will cover:
- economic opportunities and advantages created by multi-platform expansion;
- the role of convergent digital technologies and growth of the internet in encouraging such strategies;
- the impact of multi-platform on the production of media content and on diversity and pluralism;
- implications for public policy and regulation.

The project investigates how current organisational responses to the arrival and growth of digital delivery platforms and especially the internet have altered and potentially improved the economics of supplying media. A multiple case study approach will be adopted focusing on significant target organizations within the main sectoral categories - television, magazines and newspapers - which this project is seeking to examine, e.g. BBC, ITV, MTV, All3Media, Lion TV, News Corporation, Guardian Media Group, Telegraph Media Group, Financial Times, The Herald & Times Group, IPC, Bauer Consumer Media and Dennis Publishing. How is the move to a multi-media approach affecting flows of jobs and investments across industry and to what extent this approach is enabling firms to exploit their resources and serve audience demands more effectively?

Another central concern is to investigate empirically how the adoption of a multi-platform outlook is affecting content. The project will examine how decisions about production, the assembly of finished products and content services, and the distribution and delivery of items of media content are changing in response to the impetus to deploy a 360-degree approach. The research will also examine how the overall composition of media output is changing. In doing so it aims to find out whether multi-platform publishing and distribution is contributing to a widening of content diversity and choice or whether, conversely, multi-platform may be encouraging standardization and uniformity in the form of safe and popular themes and brands.

At a moment of increased recognition of the potential dangers posed by concentrations of media ownership and by lack of plurality in media provision, a study of the impact of multi-platform strategies on diversity of content promises to be of particular value. The project will also contribute knowledge and offer potential impact in other key areas of public policy where digital convergence and emerging responses on the part of media organizations are crucial - notably, by analysing the role of creative industries policies in supporting creativity and innovation.

The main resource requested is input from two part-time (0.5) Post-Doctoral RAs to support the project. The appointment of two RAs will allow flexibility in management of the timing of research activities throughout the lifetime of the project and will facilitate recruitment of researchers with complementary skills in the main methodologies to be used (e.g. interviewing, observation and content analysis). The RAs will play a full role in all stages of the project, from initial data-gathering, to field research and content analysis, to analysis and writing up and to communication of findings, and engagement and exchange.

The PI and CoI have expertise in economics of media (Doyle) and in sociology of media and cultural policies (Schlesinger). Both have extensive experience of engagement with policy-makers and industry and of contributing to public debate on media-related and wider cultural policy questions.

Potential impact
At a time of technological transition, media organizations operating both in the commercial and public sectors require knowledge of how the growth of the internet and advances in digital delivery have altered and potentially improved the economics of supplying media. They also need to know what impact this is having on the organization of cultural work. The proposed research, by examining how digital and multi-platform delivery has impacted on resource allocation and by identifying the economic advantages and opportunities which have encouraged migration towards a multi-platform outlook, promises to enhance understanding of current organizational strategies for adjusting to technological convergence. Therefore managers within the media industry are an important set of target beneficiaries. The project aims to provide industry participants with a deeper understanding of how technological transition can be negotiated and how to adapt their businesses to digitisation.

Policy-makers will also benefit from improved understanding of the implications of changing media technologies. Part of the aim of the project is to investigate how digital convergence and adoption of multi-platform strategies are affecting media content and content diversity. The potential drawbacks posed by concentrations of media ownership and by a lack of plurality within media provision are currently a pressing concern for policy and regulation both in the UK and internationally. The research-related knowledge which this project will generate about on the one hand, changing technology and the economic organization of media and, on the other, the changing nature of media output, will provide a timely and substantive evidence-based contribution to public policy debates on media pluralism and creative industries policies.

In addition to benefiting non-academic end users, the project aims to contribute to theory and to scholarship across a range of fields including media economics and management, media and cultural sociology and policy analysis as detailed in the 'Academic Beneficiaries' section above.

With regard to how exactly benefit and engagement will be ensured, the project team will use extensive existing contacts and establish new links with media industry participants and policy-making communities to create a dedicated network of stakeholders with a shared interest in the effects of changing technologies and growth in multi-platform strategies. Regular communication and exchange will be conducted via internet fora. The project's website will serve as a primary focus and access point for information. Target beneficiaries in professional industry and policy-making circles will be proactively alerted to key findings as they emerge to encourage engagement and ensure impact is maximised. The project team will foster dialogue with target users via participation in consultations and public debate. CCPR seminars on key emerging themes will be used to ensure productive engagement with target users within industry. Engagement will also be achieved through targeted dissemination of published outputs, attendance at conferences and industry meetings, and an End of Project symposium. We intend to produce a major research monograph (book) and several refereed journal articles (at least five) by project end in 2014 and will make sure our work is available through relevant online databases such as EUCLID. Accessible summaries of main outcomes will be posted on the project site and disseminated as a support resource at the final symposium.